Next Generation Superconducting Nanowire Single-Photon Detectors

Superconducting Nanowire Single-Photon Detectors (SNSPDs) have demonstrated
exceptional versatility and optimized performance in a diverse range of advanced photon-counting applications due to their high sensitivity from visible to mid infrared wavelengths,
picosecond timing jitter, and low dark count rate (DCR). However, SNSPDs' critical
cryogenic cooling dependence, bulk size, high-power consumption, intricate fabrication
processes impede widespread adoption in advanced photon counting applications such
aswith LiDAR, space communication, and singlet oxygen luminescence detection for laser
medicine. This PhD project aims to explore and engineer new methods for advanced
integration of SNSPDs under the supervision of Professor Robert Hadfield, building on the
know-how and capability of the Quantum Sensors research group. This project will benefit by
harnessing advanced technologies from respective industrial partners towards system
integration into advanced photon counting applications. This project aims to study the
applicability of utilising promising materials for Mid-Infrared applications such as Tungsten
Silicide (WSi) and Molybdenum Silicide (MoSi), seek improved efficiencies with current
SNSPD established materials such as Niobium Nitride (NbN) or Niobium Titanium Nitride
(NbTiN), investigate novel methods of deposition (e.g., Atomic Layer Deposition) at the
James Watt Nanofabrication Centre (JWNC), explore effective cryogenic solutions for
compact industrial systems, and collaborate with respective research groups and industrial
partners from across the UK's vibrant quantum technologies and photonics sectors.